Glycoengineering of Veterinary Vaccines

Technical abstract
Our overall goal is to establish a multidisciplinary approach to advance Protein Glycan Coupling

Technology for the development of a new generation of veterinary vaccines.

Specific objectives will be to:

(i) Construct, develop and test triple poultry vaccines against Escherichia coli, Campylobacter and Clostridium perfringens, and against Salmonella, Campylobacter and Clostridium perfringens.

(ii) Produce a dual Coxiella and Clostridium perfringens vaccine.

(iii) Improve the utility, efficacy and applicability of Protein Glycan Coupling Technology for glycoconjugate vaccinology and for further glycobiotechnological applications.

(iv) Develop a more detailed understanding of glycobiosynthetic pathways in Coxiella and other pathogenic bacteria.

(v) Establish a cohort of UK scientists with multidisciplinary expertise related to veterinary vaccinology.

(vi) Advance the principles of "One Health Medicine" to benefit both human and animal health.